Queen's University Belfast and Clearhill Enterprises Limited

To integrate design and smart technologies into supermarket lobby machines, improving customer offering, minimizing operating cost, and growing market penetration by improving their perception with mall operators.